Helping people stay healthy with a unique immersive personal trainer app

Appic helps you stay healthy with unique personal training apps that create a tailor-fitted interactive and immersive training experience by sensing your body movements and pulse.Intelligent.Our app continuously tests your physical fitness and pushes your boundaries to take you to the next level. Interactive.Our app makes you feel as if your personal trainer were standing next to you. It senses your body movements and heart rate to give you an instant motivational feedback and protect your health.Immersive.Our app shows you a live movie stream on your tablet or TV screen that compares your body posture with the moves of a professional trainer.